Digitally Enabled Competitive and Sustainable Additive Manufacturing (DECSAM)

**D**igitally **E**nabled **C**ompetitive and **S**ustainable **A**dditive **M**anufacturing (**DECSAM**) aims to **boost adoption of Laser Powder Bed Fusion Additive Manufacturing** (L-PBF AM). With a cohesive and aligned vision the **world leading consortium** aims to validate a step change enabling L-PBF AM to be **cost-competitive** and **sustainable**. L-PBF AM has demonstrated huge potential in the aerospace industry, with heavy investments witnessed globally over the last decade. However, a wider industrial uptake of AM is hindered primarily by the Performance, Productivity, and Scalability of the technology meaning it is not cost competitive or sustainable. DECSAM takes a systematic and holistic approach bringing together the UK's leading AM organisations to collaboratively address these pain points hindering L-PBF AM uptake.